Evaluating an IMiD-sensitive combined ON-switch and OFF-switch anti-B7H3 CAR-T cell product for brain tumour therapeutics

We have developed a novel CAR-T cell platform targeting B7H3, a highly expressed cell surface antigen in brain tumours. Our platform incorporates an OFF-switch CAR technology, in which the CAR expression on the cell surface is transiently downregulated following addition of immunomodulatory drugs (IMiDs: thalidomide derivatives) by means of a 62 amino acid "degron" tag, named iTAG2. The downregulation is achieved by proteosomal degradation and mechanistically is mediated by recruitment of E3 ubiquitin ligase cereblon to the iTAG2, mediated by the IMiD agent. To add an extra degree of control, we have now also developed an ON-switch version of the CAR-T cell in which the same drug switches the CAR-T cells from off to on state.

In this project the student will test the hypothesis that a double CAR-T cell product incorporating both ON-switch and OFF-switch components will lead to superior tumour control, when combined with intermittent scheduling of the IMiD drug, that either single type of cell product alone. To investigate this hypothesis, the following project objectives can be outlined.